The Study, assessment and proof of market potentials and economics of a new and potentially disruptive flywheel technology for energy storage applications

Zigoorat Ltd has developed a newly configured and patented Flywheel Energy Storage
System (FESS) for use in various applications e.g. renewable energy, transportation,
uninterruptible power supplies & Smart Grids. Thw new light-weight Magnetic Levitation
Module (MLM) technology as a small spinning mass eliminates the needs for bearings as the
main source of mechanical failure, as well as friction, heat losses & cooling needs. In
addition, for the same mass, Zigoorat MLM is spinning about two times faster than steel disks
and hence stores four times energy than that of conventional FESS. In addition, Zigoorat's
MLM offers pump-free operation, which uses a patented molecular vacuum sleeve on the
flywheel shaft. The shaft speed, combined with the sleeve's helical grooves, maintains the
system's high vacuum. This increases the reliability & reduces losses and maintenance costs
by simplifying mechanical parts.